Unravelling the signals that coordinate pathogen killing in phagosomes using a genome-wide RNAi screen

Technical abstract
Phagocytes such as neutrophils and macrophages are responsible for the detection, phagocytosis and destruction of many bacterial and fungal pathogens. These pathogens are detected by a range of cell-surface receptors that either recognise characteristic foreign molecules or host-derived complexes specifically decorating the pathogen surface. Once engaged the pathogens are drawn in and engulfed by the process of phagocytosis that culminates in the pathogen being sealed inside the phagocyte in a structure called the phagosome. Once created the phagosome changes rapidly, other intracellular membranes fuse and digestive enzymes, ions and reactive oxygen species (ROS) are pumped inside to kill and digest the contents. These processes are crucial to health, a number of life-threatening diseases result either from their dysfunction or from pathogens capable of evading this process.